Digital Totalitarianism: The Crisis of Computational Power &

Every day new concerns arise regarding the impact of
artificial intelligence on human life. However, its effects upon
human cognition, and the resultant socio-political
implications, remain under-theorised. My PhD intervenes in
this situation through a critical examination of the debate on
digital totalitarianism in the context of an interdisciplinary
engagement with computational power in relation to
mechanical forms of cognition. I aim to use the insights of
the Frankfurt School's critique of instrumental reason, with
the intention of intervening in current conversations around
artificial intelligence, machine learning and other forms of
non-conscious cognition. Modernity has been guided by a
normative compass informed by emancipation and
autonomy for human beings, yet this is threatened by
automated styles of thought which replace the human
capacity for critical reason. Drawing on media studies, digital
8 / 14
media and the digital humanities, I aim to show how the
digital incorporates a tendency towards a new form of
totalitarianism which must be contested to prevent a
regressive turn in politics and culture.